Urban Commons: Socially restorative urbanism through the collective action of place-keeping

his has given rise to the following questions:

1. Does the collective act of user-centred place-keeping of UCs provide socially restorative benefits?

2. Can UCs create cohesive and resilient communities?

3. If significant benefits are found, how can participation and information of UCs be made more accessible?

The outlined methodologies combine sociology and landscape architecture approaches, including case study analysis, questionnaires (structured questions), interviews (unstructured questions) and social mapping, to ensure a varied and robust set of quantitative and qualitative data. The methods promote collaborative and participatory research to apply current theories to real world cases.